University of Aberdeen and Denfind Stone Limited KTP 22_23 R3

To develop a natural stone pre-assembled cladding system, including mechanical fixings, to minimise installation costs and time. This system will return stone into mainstream 21st Century construction, ensuring that a local, sustainable, environmentally friendly material is supplied in a user-friendly format to protect and enhance the built heritage of Scotland.